Locating Trauma Through Resilience: Accessing Marginalized Narratives in a Global Pandemic.

AHRC: Natalie Ilsley: AH/L503903/1

This 3-month project will be realized at Ryerson University in Toronto, under the supervision of Professor Irene Gammel. The project aims to contribute to the study of trauma by using resilience as an analytical lens. It will offer theoretical and context-informed understandings of marginalized narratives by drawing on my expertise in the arts, humanities and the political sciences. The project will, therefore, generate fresh theoretical understandings of trauma and resilience thinking; facilitate analysis and enrich awareness of marginalized narratives as cultural and literary responses to global pandemics; and enhance the capacity for interdisciplinary research and collaborations in the UK and Canada. The expected outcomes are as follows: a co-written journal article, a virtual network for postgraduates and early career researchers, and a series of creative outputs.